Nimble Babies New Formulation Development

Nimble Babies Limited is applying for an Innovation Voucher to help in the development of another product that it aims to sell in the baby retail market. This product is aimed at helping parents able to clean after their babies in a more efficient and convenient way.